INMAP - Industrialisation of Novel MarBN Steel for Advanced Power Plants

MarBN steels are the most promising approach to increasing the temperature capability of creep resistant martensitic steels to above 620 C. Previously, MarBN steel has been successfully developed in the TSB project, IMPACT (2010-2013) and showed significant improvements in creep strength (20-40%) compared to the current state-of-the-art steels, Grade 92 and CB2. It is essential as the next stage of material introduction to upscale and demonstrate the manufacturability of industrial components and the INMAP project will develop and validate the casting technology and NDT inspection procedures required to produce a demonstration component . The key technology for non-destructive tests (NDT) with enhanced detectability for this compositionally complex steel will be developed. Weld repair for the casting component will be applied if any surface defects exist. Finally the integrity of the casting will be characterised through extensive mechanical tests including creep and low cycle fatigue (LCF) to establish that the benefit apparent from laboratory tests is maintained in industrial components.